The impact of process led technological innovation on SME service businesses in Wales Post-covid

Aim:
To create a tangible framework for SME's to integrate technology into their day to day
operation positively impacting the Welsh Economy and the SME's operating within it.
Purpose:
To understand the potential impacts of technological innovations on key sectors
prevalent in Wales. These consist of agriculture, property services and independent
family run businesses such as small convenience stores/post offices, often the hub of
small Welsh communities.
To gain consensus on the lack of uptake by such SME's of technology and software that
would streamline businesses and increase profitability by assessing general awareness
and perceived challenges.
To identify and address gaps in Welsh Assembly Government (WAG) frameworks and
policies to encourage SME uptake of technology.
To contribute to policy development for SME's on technological innovation in Wales in
order to assist businesses with uptake, knowledge and training.